Disentangling Competing Photochemical Reactions using Multi-Site X-ray Photoelectron Spectroscopy

Time-resolved spectroscopy and scattering measurements (such as extreme ultraviolet photoelectron spectroscopy and ultrafast X-ray scattering) allow us to monitor the chemical changes occurring during a photochemical reaction. A key characteristic of the highlighted techniques is their ability to monitor all chemical structures, with no fundamental or technical limitations on what they can measure. This universal nature, however, comes with one significant drawback. The lack of selectivity in the probes means that all the information associated with the measured ensemble is often projected onto a single measurement axis (e.g. electron kinetic energy or scattering angle).
Differentiating the contributions from multiple chemical pathways to the overall experimental signal is a fundamental challenge that often limits what we can learn from the retrieved experimental data. For more generally useful probes of complex photochemistry we need to balance the competing requirements of universality, such that it can monitor all intermediate states and geometries involved, and selectivity, such that each possible reaction pathway can be uniquely identified.
We will explore the use of time-resolved X-ray photoelectron spectroscopy (TR-XPS) to achieve a localised view of chemical dynamics around atomic sites within a molecule of interest. As competing reaction pathways can often be differentiated by localised changes around particular atoms TR-XPS will allow us to differentiate competing reaction pathways. To this end you will perform experiments at international Free Electron Laser facilities as part of an international team. You will take a leading role in the development, running and analysis of the experiments, presenting your results in journals and at national and international conferences.